Material and process development for low cost 1-10kW UK fuel cell stack manufacturing

This project will enable step changes in the manufacturing cost and production volumes and rate of an innovative closed cathode PEM fuel cell stacks in the power range 1-10kW for a range of applications. The project aims to achieve a low cost flexible design for low-mid volume production by taking a system approach to cell and stack components and manufacturing process. The project will address specific technology challenges that are bottlenecks and barriers to volume production of current stacks, will work with suppliers to integrate innovative materials and lead to component specifications optimal for performance and manufacturing. In parallel, process design and innovation will lead to automated or semi-automated processes replacing the current manual manufacturing process so that production rates can be increased by two orders of magnitude within 5 years